Hyper-Kamiokande Construction and Analysis of CC0pi events in the T2K near detector

The project is split into two parts : helping with Hyper-Kamiokande construction and commissioning. This part of the project will involve detector work, analysis of data from first switch-on, and development of methods to monitor the Hyper-K photosensors. The other part is working with new data taken with T2K near detector upgrade. This analysis will expand previous analysis into new areas of phase space and will be sensitive to initial state and final state physics.